WORMOUT: Developing Genetic Tools to Reduce Wireworm Damage in Potatoes

Wireworms are an escalating threat to UK potato production, with recent seasons seeing some of the most severe damage in 50 years. The larvae tunnel into tubers, and even small holes can make produce unmarketable. Individual farms can lose over £100,000 in a bad year. Reduced insecticide availability, limited effectiveness of remaining products, changing cultivation practices and a warming climate are increasing pest pressure.

Potato cultivars differ in susceptibility, but current field testing is slow and labour-intensive. Chemical control provides only partial (~30%) and inconsistent suppression, leaving growers without reliable control or tools to assess risk before planting. Alternatives such as biocontrol and companion cropping have not delivered effective solutions. New insecticides under evaluation in the UK are not expected to provide complete control and have already shown limited impact in Europe.

WORMOUT will measure differences in wireworm damage under natural infestation and link these to genetic information with the goal to develop markers and susceptibility data for rapid screening of potato lines for wireworm tolerance. This will help growers and agronomists choose lower-risk material and enable breeders in developing more resilient potatoes, reducing crop losses, food waste, emissions from rejected consignments and reliance on pesticides, supporting sustainable potato production.